MRes/PhD Finance; provisional PhD project title: "Exploring optimal value and growth tilts in long-term investors' portfolios under parameter uncertai

Since the seminal contributions of Merton (1969, 1971a, 1971b) the importance to consider the
implications for asset allocation of dynamic changes in the investment opportunity set has become
a central question in portfolio theory. In fact, when stock returns are not i.i.d. and investors do not
have logarithmic utility, which would cause the dynamic problem to reduce to the static one,
exploiting time and cross-sectional variation in asset returns has been shown to deliver substantial
gains to investors' utility. The emergence of hedging demand in this this dynamic context makes
the exploration of optimal tilts towards value or growth stocks a more nuanced issue than the
myopic exploitation of the value factor premium occurring in a static setting.
Furthermore, in a dynamic context, changes in labour income and parameter uncertainty affect
significantly the portfolio choice problem due to their impact on hedging demand. When labour
income growth is stochastic and varies predictably with the business cycle, Lynch and Tan (2011)
show how investors reduce their stock holdings to better hedge their consumption in the face of the
positive correlation of stock market returns and income growth. Similarly, parameter uncertainty
skews optimal allocations due to the demand to hedge the risk associated with exploiting an
uncertain predictive relationship. Researching the implications for optimal portfolio tilts towards
value or growth stocks when dynamics in labour income growth are allowed and there is
uncertainty involved in the parameterization of the joint distribution of asset returns and labour
income is the aim of this proposed study.
The first interim objective of this research will be to characterize the conditional joint distribution of
labour income growth, value stocks and growth stocks. Crucially, the parameters governing this
joint distribution will not be assumed to be certain but will rather have a distribution themselves,
thus causing this "estimation risk", as it was first defined by Bawa et al. (1979), to enter the
portfolio problem. Given this distribution, portfolios will be derived for investors with a finite horizon
whose utility is defined over intermediate consumption and allocate capital only to equity or to an
asset paying a real risk-free rate of interest. Characterising the unrestricted allocation of an equityonly investor represents the first key objective of this research, as it will allow to isolate the value
vis-à-vis growth stocks trade-off.
Another aim of this study will be to assess the impact of the process of learning about the
parameters of the joint distribution on the value/growth tilt of the portfolio when the investor's
labour income growth enters the joint asset returns distribution and allocation problem. A third
objective will be to describe a realistic portfolio construction exercise by expanding the investable
set to include short- and long-term bonds and by imposing borrowing and short-sale constraints.
Lastly, portfolios will be computed for an array of risk aversions and investment horizons, allowing
to explore horizon effects and their interaction with preferences, which were shown to play a
significant role in the value/growth tilts by Jurek and Viceira (2011).